Digital BIM Information Manager (eBIM): A Decision Support System for Whole Life Management of BIM-based Construction Projects.

Due to its envisioned benefits of facilitating enhanced collaboration, and subsequent cost, time and carbon improvement, Building Information Modelling (BIM) has become the standard for construction project delivery. This is partly driven by the UK government's mandate for the use of BIM on all centrally procured projects since 2016, which in turns drove the development of various standards, guidelines, and protocols. However, there has been a major gap between the BIM in theory and BIM in practice, with projects failing to achieve the envisioned BIM benefits, because of inconsistency, poor coordination, missing information, and confusion over responsibilities, among others (Wang and Zhang, 2021, Akponeware and Adamu, 2017).

To facilitate information consistency and BIM benefit realisation as envisioned by the UK government, this project proposes an intelligent collaborative BIM management platform (digital form of BIM Information Manager) for effective standardization, auto-production, communication and coordination of BIM processes, tasks, documents, and information, among project stakeholders. **It consists of four key functionalities:**

**(A)BIM Project Management Decision Support Module (BIM-DSS)**: This common data environment (CDE) platform digitises the roles of BIM information manager and facilitates efficient management of BIM project by automatically:

* Assigning BIM functions
* Suggesting tasks (to-do)
* Facilitating data management
* Coordinating information among stakeholders
* Facilitating schedule optimisation
* Indicating project BIMing compliance status

**(B)BIM Workflow Optimisation Manager(BIM-WOM)**: Using Uniclass classification, WOM would structure BIM information requirements in line with ISO 19650, BIM protocol and other standards to facilitate compliance and adequate information production and management.

**(C)BIM Document Production Assistant(BIM-Doc)**: This would support automated population of BIM documents and facilitate industry-wide consistency. It would also support automated naming of BIM files in line with ISO 19650\.

**(D)Automated BIM Execution Planner(Auto-BEP)**: This would support automated creation of BEP and its associated documentations(such as TIDP/MIDP), thereby facilitating seamless creation of requisite document and enhanced collaboration.